An innovative audio platform for content creators using ML technology that could improve user workflow speed by 150%, saving time and money

Krotos Ltd (Krotos) is a UK audio software SME with a core project team of Matthew Collings (project lead), Philip Butterworth (technical lead) and Orfeas Boteas (CEO). Krotos is solving a significant unmet need with its audio platform to serve the needs of all content creators, from the inexperienced amateur to the highly skilled professional. Users can create, perform and customise any quality music/sound effects to add to their visual content using one simple tool. The solution uses ML technology and leverages Krotos's vast library of music and audio resources, significantly reducing costs and opening access to a broader range of users.